The UX of Things: Exploring UX Principles to Inform the Design of Security and Privacy in the Smart Home

The rapid increase and the tremendous growth of IoT devices are changing the topography of the internet. IoT devices are expected to generate 90 zettabytes of data and reach market revenue of US$1.1 trillion by 2025. Despite their growth, IoT devices are raising security and privacy concerns at an unprecedented scale. In 2016, the Mirai botnet infected 600,000 unsecured IoT devices and initiated one of the largest DDoS attacks in history. There has been controversy over how invasive smart home technologies and products are. Users of Amazon Alexa were outraged after a Bloomberg investigation revealed that Amazon.com contracted thousands of workers to listen to customer audio recordings. An Amazon team in Romania reportedly heard "private of moments including family rows, money and health discussions". While there have been numerous efforts to increase security and privacy in the smart home, the necessity of adopting a user-centered approach has been overlooked. Only a small number of researchers have expressed the need for taking a human-factors approach to the cybersecurity of smart home devices. There have been many calls for IoT manufacturers to take an active role in understanding how their security and privacy solutions align with the UX. The relationship between UX and the challenge of security and privacy in the context of the smart home is neither well understood nor well researched. The aim of this project is to research UX design principles and factors in order to build a UX framework for the design of security and privacy in the smart home.

The work of my doctorate falls into three major studies: (1) exploring user and designer experiences in smart home security and privacy through a qualitative investigation, (2) exploring UX challenges emerging form smart home design through participatory design workshops and (3) building a conceptual framework for UX design of smart home security and privacy. Study (1) involves conducting semi-structured interviews with users in order to understand how UX influences security and privacy. As for designers, the interviews explore how designers take into consideration and evaluate UX during the design and development of smart home security and privacy. Study (2) is conducted by running participatory design workshops involving all smart home product stakeholders (e.g. users, designers, investors, product managers, decision-makers). The workshop involves a six-step design-thinking activity that iterates between problem analysis and framing, creation of potential solutions, and analytical reflection on ideas generated. Study (3) aims to build a conceptual framework through conceptual framework analysis, a literature-based grounded theory technique that consists of three steps: building, evaluating and refining the framework. We seek to evaluate our conceptual framework by applying it to a specific design challenge in the smart home (e.g. building a user-centric security and privacy toolkit for IoT devices in smart home environments).

By bringing UX design to the IoT security and privacy table, we believe that this doctorate project will have a significant impact in academia, industry and government organizations. Our framework will form the groundwork of UX design of security and privacy in this emerging key technological area. The expected outcome of our work would result in the creation of novel solutions that are integrated into the smart home IoT directly or through UX-inspired mobile applications.

This project falls within the EPSRC "Digital Economy Theme" research area. In particular, my research project fits into the third priority area of theme "the internet of things for a service economy".

Potential impact
It is part of the nature of Cyber Security - and a key reason for the urgency in developing new research approaches - that it now is a concern of every section of society, and so the successful CDT will have a very broad impact indeed. We will ensure impact for:

* The IT industry; vendors of hardware and software, and within this the IT Security industry;

* High value/high assurance sectors such as banking, bio-medical domains, and critical infrastructure, and more generally the CISO community across many industries;

* The mobile systems community, mobile service providers, handset and platform manufacturers, those developing the technologies of the internet of things, and smart cities;

* Defence sector, MoD/DSTL in particular, defence contractors, and the intelligence community;

* The public sector more generally, in its own activities and in increasingly important electronic engagement with the citizen;

* The not-for-profit sector, education, charities, and NGOs - many of whom work in highly contended contexts, but do not always have access to high-grade cyber defensive skills.

Impact in each of these will be achieved in fresh elaborations of threat and risk models; by developing new fundamental design approaches; through new methods of evaluation, incorporating usability criteria, privacy, and other societal concerns; and by developing prototype and proof-of-concept solutions exhibiting these characteristics. These impacts will retain focus through the way that the educational and research programme is structured - so that the academic and theoretical components are directed towards practical and anticipated problems motivated by the sectors listed here.